Machine Learning assisted-growth of atomically thin semiconductors

The advancement of quantum systems, from tunneling to entanglement, has driven groundbreaking scientific discoveries. However, unlocking the full potential of quantum science requires transformative materials and cutting-edge fabrication methods. This project focuses on leveraging computational modeling and machine learning (ML) to develop an intelligent control system for the synthesis of two-dimensional semiconductors (2DSEM). Using the bespoke EP12SEM cluster for epitaxial growth and in-situ analysis, the research aims to achieve high-purity materials with exceptional electronic properties, addressing the challenges of precise control over growth conditions such as temperature, pressure, and atom fluxes.

By exploring thermodynamics and growth kinetics, including reaction pathways and surface migration on specific substrates, the study adopts a "synthesis-by-design" approach. Recipes for growth will be iteratively refined through advanced ML simulations, guided by Prof. Elena Besley (School of Chemistry), and validated through experimental testing with Prof. Amalia Patanè (School of Physics). This innovative integration of ML with real-time experimentation will significantly reduce the reliance on costly, time-intensive trial-and-error methods while enabling ultra-high electron mobility for nanoelectronic applications.